Dispossessing Bodies: Resisting the Violence of Property

This thesis interrogates the social, intimate and property relations that underpin sexualized and gendered violence. I argue that struggles against violence must strike at "cultures of property", that is, the historically materialized and systemic logics of propriety and possession. This investigation is motivated by recent attention to femicides that fails to address the historically sedimented structures that produce gender violence. Common narratives stress individual responsibility and investment in the penal system, borders and the private sphere. In contrast feminist grassroots movements emphasize the continuity between different forms of violence including coloniality, capitalist expropriation and militarization. My unique contribution is to explore how the proprietorial violence of "western modernity" contributes to contemporary gendered violence.This project interrogates this specific genealogy of gender violence by incorporating historical methodologies into a philosophical framework. Critique is deployed as an interplay between de(con)struction and creative construction. The first aim is to redress a failure to consider the centrality of proprietary notions of the self, and of gender propertised. Second, the thesis contends that understanding the contingent histories of appropriation and dispossession in the present, enables a rethink of our responses to violence. This questions ambiguous concepts often heralded in emancipatory struggles, such as self-ownership. The final aim of this project is to explore non-violent relations by unsettling the idea of intimacy as the possession of liberal personhood. The thesis is motivated by a desire to develop critical philosophical frameworks that inform and learn from political struggles against violence. It imagines and conceptualises social and intimate relations beyond proprietorial logics of self possession. By engaging with the erasure in liberal progressive narratives of the colonial and propertised histories of violence, I develop alternative responses drawing on anti-colonial and queer feminist resistance to appropriation.